Resisting antimicrobial resistance: developing new antibiotics

The discovery & development of penicillin sparked 'The Golden Age of Antibiotics' which spanned the 1940's to 1960's when most major classes of antibiotics were discovered. Indeed, the majority of antibiotics in clinical use today are derived from natural products made by microorganisms.
Alarmingly, the pipeline of new antibiotics has dried up at a time when Antimicrobial resistance (AMR) and emerging new pathogens has made their discovery a matter of extreme urgency. AMR is an increasingly serious threat to global public health, but is an inevitable consequence of the use of antibiotics.
The project aim is to develop a new class of natural product antibiotics with a high barrier for the selection of resistant isolates.